A cross-comparison of the life experiences and desistance processes of Los Angeles and London street gang members.

This project investigates and compares the life experiences and desistance processes of street gang members, in Los Angeles and London, in the form of semi-structured interviews, informal conversations
and observation of ex-gang members, and a narrative analysis of gang autobiographies. The application of US-centric definitions and measurements of gangs, when applied to the UK context, has resulted in
much debate around their existence at all. This project makes a decisive intervention in this debate by gathering primary and secondary data that compares the differing social and cultural contexts affecting
gang criminality in LA and London, with a focus on desistance. It also offers a working UK-based definition for street gangs. It explores a range of topics including: the role of racial oppression in gang
formation, gun control, music (UK drill and US rap), anti-gang enforcement, and the aid of non-profit organisations in the desistance process.